Novel Petri Dish with Oxygen, Temperature and Visual Monitoring Capabilities

A Petri dish is a shallow glass or plastic cylindrical lidded dish that biologist can use to
culture and observe cells. One of major applications of Petri dish is to culture biological
material in Laboratory conditions for human health related experiments, for example isolation of bacterial species to study and discover new antibiotics, virus culture to understand their behaviour and prevention, new treatments, growth of disease cells to gain more knowledge e.g. in genetic disorders. The dish, invented by Julius Richard Petri more than 100 years ago, is one of most basic laboratory equipment and still holds its original, simplistic design. The only major change has been with its composition; moving from glass to plastic. However unreliable results can often occur if the optimum conditions are not maintained. Novabiomatrix (Nova) has noted these limitations and proposes to incorporate novel design solutions in the dish that will help to sustain optimum conditions for cell culture and more effective observations.